Developing a Synthetic Acoustic Benchmark for Advancing Ultrasound Metrology

Precision Acoustics (PA) specialises in the development and manufacture of ultrasound metrology software-enabled products utilised across academia, medical ultrasonic device research and development, and quality assurance. In order to maintain the highest standards of quality and foster customer confidence, PA is embarking on a project to develop a definitive acoustic dataset, thereby establishing a "gold standard" reference for validating and affirming the efficacy of its software products. Collaborating with a reputable metrology institute, this dataset will serve as a benchmark against which PA products can be rigorously tested, enhancing their value and reliability for customers which deliver important medical ultrasound device manufacturing and innovation in both academia and industry.